Flood Defence Reserach and Development

No More ideas Ltd is a cutting edge company that is coming up with innovative ways to combat flooding. We looked to Innovate UK to help us with a innovation voucher so that we could develop our concept to be production ready; skills we just do not have within our own business. With the success of securing this voucher, we can introduce the product into markets near you that much faster.